Beyond Biomass: from earth observation data to ecosystem information

Forests and woodlands provide key ecosystem services, including carbon storage, supporting biodiversity, reducing flooding and supporting the economy through timber provision. Expanding the coverage and quality of forests and woodlands represents a key policy objective for the UK and Scottish Governments. However, the resilience of UK forests and woodlands is threatened by the impacts of climate change.

Forests and woodlands are dynamic systems. To support evidence-based policy and decision effectively, we need models that are able to characterise forests in a systemic way, and simulate how these systems will evolve through time in response to a complex interplay of processes that drive growth, disturbance and mortality. Ecosystem processes are spatially variable; therefore, we need models that are also location-specific. Models need to capture the impacts of spatial variability in climate, soil, species composition and management on ecosystem functions.

This year, the Scottish Government commissioned a national lidar survey to measure habitat quality and aboveground carbon storage with unprecedented detail. However, lidar surveys only quantify the carbon stocks of one component of ecosystem carbon (aboveground biomass), captured at a snapshot in time. While undoubtedly of great value, lidar alone cannot provide a systemic and dynamic view of forests and woodlands.

Smart data from multitemporal satellite Earth Observation (EO) provide a huge opportunity to augment the rich information in lidar surveys, advancing beyond biomass towards a systemic understanding of ecosystems. The explosion of novel EO over the past decade has revolutionised our ability to monitor forests and woodlands in space and time, mapping seasonal canopy dynamics and the punctuated impacts of disturbance events, whether planned (e.g. harvest) or not (e.g. storms).

Making effective use of the diverse array of geospatial data from EO represents a significant challenge for Government and the wider forestry sector. Current models used by Government and others to estimate carbon budgets and assess future sustainable forestry in the UK are unable to account for spatial variability or climate change; they are not easily linked to EO.

In the Beyond Biomass project, I address this challenge using state-of-the-art Model-Data Fusion (MDF) techniques to combine repeat maps of aboveground biomass, satellite EO and meteorological data with dynamic ecosystem models. Objective one is to produce spatially explicit carbon budgets for Scottish forests and woodlands at landscape and national scales. Exploiting EO data within the MDF allows these models to be calibrated to account for spatial variability, and dynamically updated to reflect ongoing processes of growth and disturbance. As the models are linked to local meteorological data, they provide the foundation for location-specific forecasts of climate change impacts on woodlands and forests into the future.

MDF provides the mechanism to convert EO data into ecosystem information. A connected challenge is to make this ecosystem information useful for policy makers and land managers. This challenge underpins the second objective of the Beyond Biomass project, with deep engagement with Scottish Governing agencies and other forestry stakeholders to understand user needs and to cocreate frameworks that translate the complex, systemic information in MDF analyses into consolidated insights that meet the requirements of decision makers.
The Beyond Biomass project will showcase how smart data (multitemporal EO) can be combined with existing data and ecological knowledge to calibrate robust, spatially explicit simulation models for Scottish forests, supporting evidence-based policy making and sustainable and resilient land management.